Manchester Metropolitan University and Broderick Group Limited

To develop and embed an artificial intelligence capability to improve productivity and efficiency of integrated vending machine services.